Innovation Vouchers Application

External expert assistance in identifying protectable IP and protecting it in order to facilitate selling successfully prototyped and tested services into the UK, EU and US e-commerce marketplaces.